The Round

The Round is an innovative new entertainment platform, built by Reality Check Productions with support from motion-capture experts The Imaginarium Studios, for professional artists and creatives to produce, build and distribute live performances delivered to audiences' homes globally. Utilising real-time remote-capture and operating technology and virtual creation tools, The Round will bring audiences and their friends closer to live theatre than ever before in a social, virtual theatre at home.

Created especially for the platform, productions in The Round use Mixed Reality technology to allow audiences to watch new live shows, with their friends, from any viewpoint.

During the current public health crisis, it is vital that we continue to create innovative and exciting new theatrical work for audiences at home, while at the same time supporting those industries so badly affected by social distancing measures in place globally.

The Round will further contribute to the industry's continued growth by mitigating its environmental impact by reducing the need for international travel, physical waste from set construction and energy consumption from performances.